University of Newcastle upon Tyne and United Utilities Water Limited KTP 25_26 R1

To develop a toolkit for multi-sector and multi-scale water planning at pace for net-zero nature-friendly growth. This will enable investment in sustainable water supplies to meet the demands of net-zero energy, for example hydrogen production.